Euclid Cosmic Visions Grant

We will provide new methods for using Euclid data in Legacy.

Potential impact
Impact will be on new methods for dealing with Euclid data and the development of methods and ideas that will lead to outreach efforts.